investigate retinal images and employ modern AI methods to diagnose and assess brain ageing and neurodegenerative conditions.

The student will investigate retinal images and employ modern AI methods to diagnose and assess brain ageing
and neurodegenerative conditions.